Measurement of process change in MLCC manufacture

"Oxley Developments is a leading designer and manufacturer of LED lighting systems and high specification electronic components. Oxley designs and manufactures EMI filters, these filters are used in a range of specialist applications to meet stringent defence and aerospace requirements.As part of the EMI production process Oxley manufactures specialist multilayer co-fired ceramic planar arrays. Recent changes in ceramic materials have led to a warpage and shrinkage issue with the new material during its firing process resulting in a drop in yield.

Oxley are undertaking a wider project to optimise the production process to reduce warpage to an industry standard level. This project seeks to identify an improved measurement technique that will deliver greater accuracy to help measure and allow the correct analysis of the effects of changes in firing profiles."